Carbon emission reductions and water savings via innovative AI-driven remote water flow sensing

To achieve the UK's ambition to become net zero by 2050 we must significantly reduce carbon emissions in all areas of society. The UK water industry is a major contributor to carbon emissions, consuming 3% of the nation's electricity in treating and supplying water, whilst generating 15,315 tonnes of CO2, each day. Cutting water wastage, and related carbon emissions, is imperative in a drive to decarbonise business and industry. Every day 6.9 billion litres of water is lost, and 59,000 tonnes of carbon emitted due to: * Daily leaks in UK water infrastructure (3.1 billion litres of water and 3,000 tonnes of CO2) * Daily water flushing for Legionella risk compliance (121 million litres of water and 900 tonnes of CO2) * Daily wasteful consumption (3.7 billion litres of water and 55,000 tonnes of CO2) One of the root causes for the above is a lack of awareness of when and where flow occurs in the customers' environment. This is because no easy to use and affordable technology currently exists that allows industrial, business and domestic end users to comprehensively monitor water flow and usage (flow sensing) across their pipes within their properties or across the national water infrastructure. InferSens is developing an innovative clip-on technology to solve this problem -- an ultra-affordable Artificial Intelligence enabled remote flow and temperature sensing device for in-pipe water. This transformative patent-pending invention will enable real-time widespread monitoring of flow and temperature, providing live alerts and detailed analysis for duty-holders and consumers, facilitating water savings and carbon emission reductions of: * 33% through early identification of delivery infrastructure leaks * 80% of water wastage from flushing and testing for Legionella risk compliance * 17% of wasteful consumption by consumers With the fundamental proof of concept already successfully evidenced, we will now embark on the development of a commercial prototype. To do so, we will work closely with three Customer Partners from different sectors (Sport and Leisure Facilities, Water Utilities, Social Housing) to ensure our device is developed with our future customers at the forefront of our consideration. The ultimate outcome of the SBRI programme will be a product that enables the extraordinary environmental benefits described above, as well as a great opportunity for UK manufacturing, UK employment and prosperity and a more sustainable national economy.